Optimising Organ Donation through the use of Machine Learning to Predict Time to Asystole in Intensive Care

Hypothesis
Machine learning techniques used with physiological data can predict the length of time from withdrawal of life sustaining treatments (WLST) to asystole, in intensive care patients.
Introduction
Solid organ donation following death can take place either after the brainstem has suffered complete irreversible damage but the heart and lungs are still working and death by neurological criteria has been declared (Donation after Brainstem Death - DBD), or following the cessation of cardiac output at the point of asystole (Donation after Circulatory Death - DCD)
In DCD, following WLST the organs sustain significant damage during what is effectively the process of dying. If prolonged this time period can render the organ's unsuitable for donation and so the time from WLST to asystole is an important factor in making decisions about the DCD process.
The ability of Intensive Care Unit (ICU) staff to predict the time from WLST to asystole is very poor. This uncertainty is distressing for the family but also affects the ability to predict potential for the patient to become an organ donor.
Challenge
Currently many patients prepared for DCD do not end up donating their organs as the time from WLST to death is prolonged and it is likely many patients that would be good candidates are not being identified. It is reported that 45% of patients prepared for DCD cannot proceed due to prolonged time to asystole (1). This is a hugely resource expensive process that involves complex discussions with families, potential organ recipients and co-ordinating dozens of healthcare staff to prepare for possible organ donation. The current predictive tools are limited in their accuracy and clinical usefulness, with many relying on binary factors or measures post-WLST (2,3).
Patients in intensive care have vast volumes of clinical data gathered at a relatively high resolution. Much of this data is physiological and provides a view of the internal functioning of the human body. Whilst clinicians can consider some of this data it is extremely difficult for humans to fully incorporate the measurements, trends and dependencies into their decision making.
Question
The clinical question: Can physiological data be used to predict the time frame to asystole after WLST?
There are a huge number of factors that are likely to determine time from WLST to asystole but as dying is a physiological process it seems likely that physiological data could hold the answer to the question. We also closely monitor what level of life support is being required to keep a patient alive and this may also provide key insights for making such a prediction.
Dataset
We will use the clinical data gathered by the NHS Glasgow and Greater Clyde (GGC) ICU Philips ICIP system. We expect to have data from between 2000 and 4000 individuals comprising high quality physiological data in the hours leading up to WLST with an associated identifiable time to asystole. This data is in the form of continuous and discrete variables with a variety of resolutions.
AI
As with most AI research much of the work will be in data pre-processing and transformation. There is scope for both supervised and unsupervised data transformation with the possibility of incorporating domain knowledge from clinicians or previous research. Whilst the time to asystole is fundamentally a regression problem, in a clinical context for DCD the most important outcome is whether it is <1 hour, 1-3 hours or >3 hours. Given this it will likely be worthwhile exploring a full range of both regression and classification techniques. Discussions with clinicians in this area may also reveal that outputting classification probabilities may be very useful in this context. Deep learning techniques have also shown promise with this type of clinical data although typically it has been used to answer simpler questions such as mortality prediction in general intensive care patients, this is an area we also plan to explore